Developmental, Functional, and Evolutionary Adaptations of the Mammalian Ribcage

Mammals are adapted to a broad range of ecologies and locomotor modes (e.g., flight, swimming, running). This functional diversity is underpinned by a specialised and highly effective respiratory system, composed of a muscular pump (diaphragm) and rigid ribcage. Despite the importance of the respiratory system to ecological diversification, little is known about the evolution and anatomical adaptations of the ribcage to locomotor mode in mammals. This project will take an interdisciplinary approach, combining evolutionary, functional, and developmental data to ribcage evolution in response to both artificial diversity (domestic dog breeds) and evolutionary diversity (broadly across mammals). We will ask: What morphological variation do we observe in the ribcage across evolutionary and domesticated scales, and what can that tell us about the adaptation of mammals to diverse ecological modes?

This project will contribute to BBSRCs funding goals because it examines both evolutionary and artificially selected diversity (e.g. in domesticated dogs) and will therefore align primarily with 'Frontier Bioscience: understanding the rules of life', but also with the 'Welfare of Managed Animals' area of investment. Our interdisciplinary approach will contribute to the aim to 'promote multidisciplinary partnerships between researchers' by establishing a new collaboration between The University Of Manchester (Evolution and functional adaptation) and Bangor University (Development). By giving the student training across multiple areas at multiple institutions it will contribute to the 'People and Talent' objective of BBSRC's forward look.